Artist-Researcher's encounter and intervention for a regional Black History archives

This practice-based, autoethnographic research examines how socially engaged art practice (SEAP) could activate a regional Black archive through digital tools, workshops and artistic interventions. It aims to critically engage with SEAP through decolonial lens, questioning SEAP's tensions with commodification, co-option and control, while seeking to reconnect with its more community-driven potentials. T